Orchestrating Regenerative Medicine

TrakCel is working closely with Cell Therapy Catapult to deliver a industry leading solution to track, manage and document the movement of biological samples for the regenerative medicine industry.
Regenerative medicine is the next revolution in the healthcare industry, these therapies have complex supply chains and handling conditions when compared to traditional small molecule pharmaceuticals. The complexity is exacerbated for autologous therapies where the therapeutic starting material is obtained from the patient requiring treatment. Current methods for tracking, tracing, monitoring and documenting regenerative therapies are labour intensive and will not be suitable for manufacturing scale up/ scale out of regenerative therapies. TrakCel Ltd will create an electronic orchestration system which integrates automatic data capture technologies including biometrics, RFID, barcodes, GPS and wireless communications to provide an innovative, regulatory compliant and cost effective management platform to address this challenge, facilitating scale up for regenerative therapy developers.